Aston University and Majestic-12 Limited

To develop a novel search engine using machine learning and artificial intelligence, which will extract and deliver unique search engine intelligence, web trend data and business intelligence to inform clients' business strategy.